Developing Ultra-Low-Power IoT Devices for Emerging Asia-Pacific Markets

“Developing Ultra-Low-Power IoT Devices for Emerging Asia-Pacific Markets” is a feasibility study by

Iotics Ltd to investigate the applications of the ultra-low power devices in the emerging Internet-of-Things

market in the APAC area. This short-term project is aimed to merge UK and Singapore technologies in RF

energy-harvesting and miniature ultra-low power/battery-less IoT enablers.